iMAP

The Management of Health & Safety at work requires firms to have access to competent
advice so they can meet their H&S obligations, using in-house support where it is available
and according to the Health & Safety Executive (HSE) most small firms should be able to
deal with their workplace H&S issues easily themselves. As can be appreciated many firms
(particularly small ones) struggle with the process of risk assessment. Our proposal is to
create a cloud based service based on real time intelligent forms fully compliant with H&S
legislation and completed by the person responsible for H&S via a hand held device. This
will enable businesses to quickly manage their H&S obligations and wherever possible
continue to do this in house.